Statistical inference for high-dimensional heterogenous data

Heterogeneity is a common feature of large, high-dimensional datasets. A simple form of heterogeneity in data ordered by time is a change in the data generating mechanism at certain unknown time instants. For example, monthly economic data may be affected by changes in government policy or in import/export regulations of other countries. A key question is: how can we fit accurate statistical models for high-dimensional data in the presence of such change points? Change points are the time instants where the underlying generative mechanism changes. The challenge in fitting regression models is especially acute with modern datasets, where even the number of change points is often unknown. The predictions of a model may be highly misleading if the change points are not estimated accurately.
This project addresses the challenge of detecting change points in high-dimensional regression models, where the data dimension is large and comparable to the sample size. We will develop a novel technique for change point regression based on weighted empirical risk minimization (weighted ERM). Our approach allows prior information on the changepoints to be encoded via Bayesian weights. For example, the weights could encode a minimum separation between the change points. The weighted ERM approach allows us to adapt standard convex penalized estimators (such as LASSO and sparse logistic regression) for change point detection. The weighted ERM estimator is as easy to implement as the underlying convex estimator, with complexity of the same order. We will demonstrate the performance of the technique using datasets drawn from fields ranging from the medical sciences to econometrics. Moreover, we will establish rigorous guarantees on the performance of weighted ERM on high-dimensional data, including a computable posterior distribution on the change points.
The weighted ERM technique developed in this project is practical, and can be applied for change point detection in a broad class of generalized linear models, including the widely used logistic, probit, and Poisson models. Generalized linear models are a workhorse of statistics, and are widely used for regression and classification in biology, medicine, economics, and many other fields. The project will provide a powerful, easy-to-use, set of tools for analyzing the heterogenous, high-dimensional datasets often encountered in these areas. Drawing on ideas and techniques from high-dimensional statistics, information theory, and signal processing, the project will establish novel theoretical and algorithmic connections between these areas. We expect that it will open the way to a much broader investigation of heterogeneity in high-dimensional data.